Exploiting GAIA data and understanding the galaxies' past histories with machine learning

GAIA has mapped more than billion stars in the Milky Way and nearby galaxies, building how galaxies have made current shapes. Amongst stars, some of the stars have specific characters in their spectra or photometry, and these stars can be used to trace how the stars were formed at a specific era. With this PhD project, the student is expected to explore GAIA data with machine learning, identify these specific stars, and pin down the location of star formation in specific ages.